Impact of climate change on economic and financial stability

Natural disasters can cause physical destruction and human suffering. Due to anthoropogenic climate change, some types of natural disasters are likely to increase in intensity and frequency in the future